Exploring the association between Functional Neurological Disorder and Autism.

Functional Neurological Disorder (FND), previously known as Conversion Disorder, is a common cause of sensori-motor and cognitive symptoms. Emerging data, including from the supervisory team, indicate high rates of co-occurrence and potentially overlapping mechanisms with Autism Spectrum Disorder (ASD) which, although characterised by social and communication difficulties, also has complex and under-researched sensori-motor features. Understanding the mind-body connections of these disorders could improve the understanding of both and the treatment of associated difficulties.

Cutting-edge neuroscience has provided potential insights into these links, such as 'predictive brain' atypicalities causing dysfunction of attention (e.g., hyper-focused/'sticky' attention), visual-motor integration (for learning both motor and social skills), bodily sensation (interoception) and emotion identification (alexithymia). There are also intriguing links between ASD and FND in terms of nonbinary gender identity and psychological trauma.

The student will be at the centre of this exciting new area of research at the intersection of two common and poorly understood conditions and the mind-body junction, working with international leaders in ASD and FND research, and paediatric and adult expert clinicians from King's Health Partners. She will gain experience in assessing both FND and ASD, as well as both quantitative and qualitative research methods. She will also join the supportive and dynamic Re:Spect lab and Neuropsychiatry Research & Education groups

Aim of the investigation (up to 150 words)

State primary research question and where appropriate the primary hypotheses being tested

The aim of this PhD is to better understand the association between FNDs and ASD. The three objectives that underpin this broad aim are:

To assess the prevalence and impact (including on treatment outcomes) of ASD in people with FND.

To assess the prevalence and impact of FND in people diagnosed with ASD

To explore the potential shared mechanisms of FND and ASD through studies of sensorimotor function (premovement potentials, sensory attenuation) and interoception.